Text-based Financial Market Prediction

Over the past year, I have continued my research at the intersection of natural language processing (NLP) and finance, with a focus on extracting valuable insights from financial texts and market prices. My works have led to substantial progress and several key milestones. Two of my previous projects, titled "Mana-Net: Mitigating Aggregated Sentiment Homogenization with News Weighting for Enhanced Market Prediction" and "Modeling News Interactions and Influence for Financial Market Prediction", have been accepted by the CIKM 2024 and EMNLP 2024 conferences, respectively. In addition, I have developed two new projects this year. The first focuses on designing customized pre-training methods for stock price data, and the second aims to enhance the reasoning capabilities of Large Language Models (LLMs) in the financial domain through question decomposition. The first project, titled "Pre-training Time Series Models with Stock Data Customization", has been accepted by KDD 2025. The second, "One More Question is Enough: Expert Question Decomposition (EQD) Model for Domain Quantitative Reasoning", is currently under review at EMNLP 2025. At present, I am working on a new project that explores the use of multi-source textual information for pairs trading. This work builds on my previous expertise in financial sentiment analysis, document-level reasoning, and time series modeling to improve trading performance.